Resilient AI-enabled monitoring of critical care patients with comorbidities to prevent avoidable adverse outcomes

Resilient AI-enabled monitoring of critical care patients with comorbidities to prevent avoidable adverse outcomes